Uncovering the Potential of Aural-Centric Pedagogies in Producing a More Enriching Learning Experience within the Teaching of GCSE-Level History in En

Uncovering the Potential of Aural-Centric Pedagogies in Producing a More Enriching Learning Experience within the Teaching of GCSE-Level History in England.